Discovery and characterisation of transiting exoplanets

The project will include work to discover new transiting exoplanets using data from the Next Generation Transit Survey (NGTS) and follow up observations on a wide range of national and international facilities. The project will also include characterisation of the atmospheres of the discovered exoplanets using optical/IR and X-ray telescopes